The University of Huddersfield and Paxman Coolers Limited

To design and develop a novel single use cooling cap system supported by 3D printed tooling technologies to facilitate mass manufacture and global market entry.